Sparking transformative professional change: Identifying cross-profession mechanisms that help practitioners initiate significant change

Many pedagogic innovations and teacher professional development programmes fail to translate into change in actual classroom practice, leading to significant waste and missed opportunities to achieve more equitable learning. We know simply getting started and trying new approaches is critical, yet challenging and risky. Many interventions fail during this initial step. Common constraints to educational change are well-known, but we know far less about how and why teachers overcome such constraints to take the first 'leap of faith' and trial new pedagogic approaches. This gap in knowledge is especially notable in Southern Africa where pedagogic change efforts have proliferated for decades with little effects on classroom practice, stymying efforts to achieve equitable learning globally.

My doctoral research addressed this gap by examining 15 teacher professional development and pedagogic change initiatives in Southern Africa, and asking how, why, and under what conditions do teachers trial new pedagogic approaches? The research broke methodological ground by designing a new theory-based approach to sampling, comparing, re-analysing, and synthesising existing evidence from peer-reviewed publications. Each selected change initiative had documented evidence of (a) teachers trying new pedagogic approaches and (b) the learning processes and conditions that supported teachers to try new approaches. Detailed re-analysis and cross-case comparison made it possible to develop original theory about the unique combinations of professional learning processes and local conditions that enable teachers to initiate pedagogic change. A follow-up 'live' case study tested and refined this original theory by drawing on teacher experiences in an ongoing pedagogic change initiative being scaled nationally in Botswana.

Findings from both phases of research revealed starting pedagogic change does not require perfectly enabling conditions. Focusing on a few key processes like ensuring teachers feel supported, are practically prepared and have a bit of positive pressure (i.e., shared expectations for change) can be enough to enable initial trials. Achieving more significant pedagogic shifts requires (a) ongoing learning and (b) supporting teachers to reimagine what they see as pedagogically possible in their classrooms. Both can be achieved by offering teachers structured time to discuss, reflect upon and make sense of initial trials. These findings have vital implications for educational change efforts in Southern Africa and beyond. This fellowship will allow me to consolidate findings into user-friendly outputs that I will then share with researchers, practitioners, and policymakers in workshops, seminars, and conferences.

The fellowship will also enable me to build upon the novel methods and theory developed during my doctoral research to maximise research impact and establish foundations for an interdisciplinary academic
research career in professional learning, transformation, and innovative methods. I will work with mentors in Cambridge's Faculty of Education and Department of Land Economy to concretise interdisciplinary research connections I am already establishing. We are currently testing if findings from my PhD research apply in other professional settings, like homelessness prevention. This study and my PhD work are creating a cumulative evidence base of cross-profession learning and change mechanisms, which can inform and support future efforts for sustainable living and learning. During the fellowship, I will conduct several expert practitioner interviews to provide feedback on this cumulative evidence base, and to generate stakeholder perspectives which can inform future cross-profession research proposals. I will also draw on support from both departments to develop cross-profession and -disciplinary networks and identify potential collaborators for future research proposals.